Supply chain integration to deliver off-site solutions for new housing

There is an urgent need to develop integrated off-site integrated supply chains to deliver the required sustained increase in the supply of new, energy-efficient homes. This Innovate UK project, led by Belgrave Homes in collaboration with Fforest Timber Engineering and the University of Reading, we deliver the following benefits:
(a) the promotion of the build quality and energy efficiency benefits of innovative time-frame construction to home buyers;
(b) the development of new integrated supply chain processes and practices to accelerate the introduction of expertise from the manufacturing sector to Belgrave Homes to aid efficient delivery and operation of new homes, and,
(c) the development of an innovation five-year roadmap for Belgrave Homes and Fforest Timber Engineeringto move towards the required integrated suply chains to deliver modular and volumetric off-site solutions.